Parity

The project assesses the feasibility of providing a range of transport and non transport related energy services by an Energy Services Company operating an energy storage unit incorporating electrical and hydrogen storage. The study explores how the storage could be used to develop parity between local energy load and generation and how value could be provided to a range of stakeholders. A key deliveable of the project is an Excel model that will enable a range of system configurations to be evaluated for locations of differing characturistics so that the energy balance and value added services can be evaluated. The study will evaluate the technical and commercial viability of running hydrogen generation and storage alongside a growing network of electrical energy storage units used to support electric vehicle rapid charging. The barriers associated with the market and regulator environmnet will also be reviewed.